University ofHertfordshire and Acoustical Control Engineers Limited

To introduce the capability for embedding the automatic generation of Bills of Material in a Relational Database for codifying components in multi-variant customised products.